The University of Bolton and Hylomar Limited

To further the technical performance and understanding of new, environmentally friendly sealant and adhesive products for demanding applications in automotive, aerospace, energy and industrial markets.